Verification of performance of novel ultra-sonic flow meter through controllable, variable, real-world application

In the transition to a net zero-emission energy system, hydrogen will play a major role in a smart combination with other energy vertical. The use of pure hydrogen & blends with natural-gas/bio-gas is a very attractive proposition in decarbonising heat as is the use of fuel grade hydrogen for decarbonising transport, particularly for difficult to decarbonise sectors such as heavy transport (air, marine, rail, & heavy road vehicles). However, there are many challenges (both technical and commercial) that need to tackled to establish a well-developed energy infrastructure for hydrogen, from production to distribution, storage and end-use, to fully benefit from this transition.

Established in January 2021, Hy-Met Limited is an innovative deep-tech company that aims to tackle complex energy measurement challenges. Our vision is to support the emerging and future energy sectors to bring clean, sustainable, & affordable energy to all, by our advanced hydrogen measurement platform that combines state-of-the-art instrument hardware with bespoke analysis software.

Taking Hy-Met's existing core metering technology and testing its performance thoroughly in a range of gases (including pure hydrogen and various methane/hydrogen/nitrogen blends) at a highly accurate/traceable test facility such as NEL is critical to perform further design/parameter optimisation for safe, accurate and reliable operation in these future energy gases.